NOVEL METHODS FOR SOCKET FABRICATION AND EVALUATION IN TRANSTIBIAL PROSTHETIC APPLICATIONS

Universal lower limb prosthetics systems looking at biological/mechanical interface and tissue loading, in conjunction with mechanical performance of prosthetic feet.
This will provide holistic research into the specific functions and effectiveness of artificial limbs, hopefully leading to a new generation of functional seamless prosthetics.